Optical Quantum Circuitry Project Summary

Manipulation of quantum states of light is important, but difficult problem, especially on-chip. Active devices are a particularly important problem that can be addressed using technologies present in our group, in collaboration with the ultrafast quantum optics and optical metrology group in Oxford. The goal of this project would be to integrate a fast modulator design with existing quantum light devices in UV- written waveguides on chip, in order to allow for on-the-fly adaptive measurement and control of quantum light. Historical approaches to fast quantum control have relied on large bulk optics and high voltages, while this studentship will focus on bringing those modulators on-chip using poled glass and organic polymer EOMs. This project will involve designing and optimising the EOMs themselves, as well as the fabrication process and integration into the existing quantum networks for any desired quantum operation to be performed. While this project is quantum-technology focussed, a background in quantum physics is by no means required: a student in electronics or engineering interested in quantum technology would do well to apply.